VO+: Novel Manufacturing Porcess for Reducing Material Used in PE Film

Polyethylene (PE) is the most common polymer film, used widely in packaging and non-packaging applications to provide unmatched benefits in terms of design flexibility, strength and cost. The PE film industry is focussing on achieving material reduction & light-weighting to reduce the environmental impact of its products. Several relevant technologies are available; however all have limitations that prevent widespread adoption (high cost, inadequate mechanical properties, and incompatibility with thin films). VOID Technologies Limited (VOID) proposes to advance its nano-cellular light-weighting technology (branded VO+) in PE film from TRL3 to TRL5, to deliver competitiveness and growth in the manufacturing and materials sectors by: (1) Developing materials for targeted performance specifications including applications that require light-weighting, high strength and toughness, and moisture control. (2) Significantly reducing raw material used in PE film production leading to a cost reduction compared to standard PE film, whilst maintaining strength. The project will result in significant growth for VOID giving increased employment, substantial ROI and a platform technology which can be developed further for additional markets.